SILOET Project 2 - Integrated Decision Support: Validation Tools

Integrated Decision Support – Simulation Tools
Optimised system designs are founded upon simulation capability that has been verified by measurement and test. Current limitations in key simulation capabilities result in reduced performance in one or more product attributes leading to significant environmental and business impact. The key simulation capabilities developed by this project will address the innovations required to significantly extend the application of high fidelity simulation and focus on the themes of: Automated Meshing; Unsteady Advanced CFD; Large Structural and Dynamic Simulation; Life Prediction; Cost Modelling; High Temperature Instrumentation.